University of Strathclyde and WB Alloy Welding Products Limited

To embed knowledge of sensor system design, condition monitoring, decision support and Internet of Things communication functionality to develop a product to monitor performance, compliance, condition and location of new and existing welding equipment, improving end user efficiency and facilitating new business streams.